Typeone Realities

Typeone Realities is a new digital infrastructure service for art galleries and visitor attractions, developed with Artists. A software framework for the creation, curation and management of 3D / VR online gallery spaces and interactive experiences. Typeone Realities software enables visitors to both your physical and online attractions to interact with each other and with your interactive exhibits both online and offline.

A framework and service for the creation, curation and management of 3D / VR online gallery spaces and interactive experiences, Typeone Realities can help your attraction extend into the digital realm.